Red Squirrel – Non-Linear Universal Delivery of Local TV

The aim of this project is to design a simple, accurate and affordable system to detect and locate sources of RF interference which affect commercial satellite services. Instances of interference are growing due to the rapid increase in numbers of users of satellite spectrum both for other satellite systems and for terrestrial applications. The key new technology will be a space based detector which can measure directly ground-based sources of radiation in any commercial satellite frequency band combined with the ground-based processing to localise the source of interference on Earth. The main outputs of the project will be a demonstration based on simulation and a business plan for either a manufacturing or service export. These will be used to show the accuracy obtainable, the cost and the operational requirements. A business structure to deliver the service will be proposed.